Semiconductor Quantum Light Sources for Quantum Technology

Quantum optics is currently one of the most interesting and evolving areas of Research, with an emphasis on developing systems that can transform everyday life, e.g. quantum computing.

Photons are ideal carriers of quantum information that can be used for information processing, communication or to link together separate quantum systems in remote locations.

This objective of this project is to develop a light source based on a single semiconductor quantum dot, capable of creating ideal, single photons at high efficiency. This will be achieved by building on previous research to demonstrate non-linear optical effects at the single photon level, which can be used to:
- manipulate the state of the photon,
- sort photonic states of different numbers and;
- detect photons without destroying them.

This final "non-destructive measurement" would enable the building of light-based quantum processors